MykoSIP: An innovative, low carbon, structurally insulated, composite building panel designed to be easily disassembled while following circularity principles.

Mykor Ltd (Mykor) is a UK-based manufacturing SME with a core project team of Valentina Dipietro (project/commercial lead) and Olivia Page (technical/regulatory lead). Mykor is solving a significant unmet need with its innovative and environmentally friendly panel for the construction sector. Current construction materials produce 40% of the UK's carbon emissions per year and are ineffective against increased climate change. Mykor's sustainable product is durable and cost-effective. The product, which will integrate waste collection, will provide companies with a solution that utilises natural materials and is low-carbon, fire- and water-resistant and operates within carbon and construction regulations.